The James Hutton Institute and Intelligent Growth Solutions Limited

To develop, test and validate revolutionary high intensity crop growing systems that will produce consistent, high quality products year round with a limited environmental footprint.